University of Bristol and Claritum Limited

To automate a standard industry process that is currently manual. It represents a disruptive sector change delivering lower cost higher value management information for customers.